The prevalence of skeletal congenital conditions as an indicator of consanguinity in archaeological high and low status populations

Palaeopathological analysis of eight Medieval human skeletons excavated from Stirling Castle, Scotland found an unusually high prevalence of congenital conditions(Buckberry, 2012).
These skeletons were found buried beneath the chapel, in close proximity to the altar, indicating high-statusand honour (Ewart and Gallagher, 2015: 33). It has been proposed that the high prevalence
of congenital conditions within these individuals could be the result of a small gene pool. This was not uncommon within dynasties and other high-status families throughout history, as a means of
keeping bloodlines pure and preserving wealth (Shaw, 1992; Ceballos and Álvarez 2013).
Although archaeological studies into the prevalence of these conditions are not uncommon, few delve into the causes for such abnormalities.
Some studies have acknowledged that a high prevalence of congenital conditions in archaeological samples, ranging from high-status royal family tombs and small-scale family cemeteries, could be interpreted as an indicator for genetic isolation, social endogamy or generations of consanguinity (Ferembach, 1963; Macchiarelli, 1989; Henneberg and Henneberg (1999).
To understand just how unusual the prevalence of congenital conditions at Stirling Castle was, my master's dissertation research focussed on establishing true prevalence rates of these conditions
amongst four Medieval British lay populations. The results found that the prevalence of these congenital conditions was up to 12.5 times more common within the Stirling Castle individuals.
However, the population at Stirling Castle was too small to yield statistical significance.
By furthering my research,I hope to expand this small population through palaeopathological analysis of other intramural church burials,in order to see whether the high prevalence of conditions
observed at Stirling Castle can also be found in individuals of high-status from other populations.
Objectives
-
Is the true prevalence rate of congenital conditions significantly different between social classesand archaeological periods?
-
Do archaeological true prevalence rates of congenital conditions reflect those of modern rates in highly consanguineous or non-consanguineous communities?
-
Can higher true prevalence rates of congenital conditions be indicative of increased rates of consanguineous union?
-
Can post-cranial congenital conditions be used to reconstruct kinship and population relatedness?